Brain evolution in pre-mammalian cynodonts and the role of intraspecific variation

Modern mammals are distinguished from other vertebrate groups by a number of distinctive characters, which include the trend towards a large brain (in comparison to body size) and an expanded neocortex. Their evolutionary origins are found in the Triassic and Early Jurassic in a group of mammalian precursors known as cynodonts (Rowe et al., 2011). Due to the relatively sparse fossil record and the number of available specimens, knowledge on the morphology and intraspecific and ontogenetic variation of the brain of pre-mammalian cynodonts is very limited.
The main aim of this project is to reconstruct, visualise and describe the brain (endocranial) anatomy of different pre-mammalian cynodont species to investigate patterns of neurological evolution. In addition, the role of intraspecific variation, sexual dimorphism, developmental stage and the impact of different reconstruction techniques and methodical approaches on the interpretation of fossil brain anatomy will be investigated using both fossil and extant comparative samples. Key research questions include (1) How did brain anatomy change in the course of evolution leading to modern mammals? (2) Are current endocranial reconstructions biased by a variety of biological, taphonomical and methodological biases?